"Large-scale modelling of transport and energy choices using emerging big data sources"

Panagiotis' proposed project aims to make effective use of big data sources for modelling transport
choices (e.g. departure time, activity, mode, destination choices) by developing and deploying
novel modelling techniques.
The handling, processing and analysis of the proposed big data sources will require using
quantitative skills above and beyond those required for normal doctoral research. The datasets
used will not only be large in nature, but will have complex interdependencies amongst individual
components. Additionally, the analysis of such data relies on making links with secondary datasets,
a process which presents a high level of complexity itself.
Panagiotis' proposed research consists of three methodological components:
1. Combination of different big data sources (social media, smart card-credit card, mobile phone
and floating car data)
2. Combination of big data sources with traditional data sources (e.g. surveys, counts)
3. Development of a framework for real-time updating of the developed models with newly available
data
All three components pose significant challenges and demand mastery of advanced quantitative
techniques. For example, for data combination (components 1 and 2), he proposes to investigate
econometric and simulation-based methods. On the econometric side, he proposes to investigate
novel techniques like Broad Choice Models (Brownstone et al. 2017), Latent demographic models
(Bwambale et al. 2017), etc. to address the problems associated with coarse data resolution and
missing data. He also proposes applying Bayesian Inference techniques in this regard. Mastering
these methodologies will require advanced mathematics and statistics. Furthermore, it is likely that
more methodological innovations will be required to address other issues of the big data sources
like bias and data gaps.
On the simulation side, Panagiotis proposes to use agent based modelling techniques (where
agents are generated based on household survey data) and their behaviour are calibrated with Big
Data sources. These are interesting ideas which can lead to novel methodological advancements in
the field of data fusion. Again, the links between individual agents will require advanced quantitative
skills.
Developing a framework for real time updating of the models (component 3) can also be a very
challenging problem which may require borrowing techniques from other disciplines (e.g. weather
forecasting) where data assimilation techniques are more common. Bringing these techniques into
transport and mobility research (with potential modifications) can lead to interesting cross
fertilization of ideas between disciplines